Magway Supply Chain Development to delivery operational pilot

The explosive growth of e-commerce has outpaced the development of the underlying infrastructure and delivery methods, which are not sustainable, expensive, inadequate to support the resulting parcel volumes and customer demands, and contribute to problems with congestion and air pollution.

Analogous to Hyperloop for parcels and small freight, Magway is a revolutionary e-commerce delivery and small freight logistics system. Combining our proprietary technology with existing tried and tested solutions, Magway delivers goods more reliably, with greater predictability, and at a significantly reduced operating cost, via a system that is inherently safer and more secure than road transport, independent of weather conditions, and which improves air quality and congestion by removing delivery vans from the roads.

Congestion costs London's economy alone over £9bn/year, and London's drivers 227 hours/year on average. It is also a major contributor to air pollution, which is the largest killer globally, causing 4.2m premature deaths/year. Public Health England estimates NOx and PM2.5 will result in 2.5m new cases of disease by 2030 nationally. The UK Supreme Court ordered the environment minister to take "immediate action" in 2015, and air pollution was recognised as a "public health emergency" by a cross-party committee of MPs in 2016. The UK has legally committed to zero emissions by 2050, and needs to implement measures to meet this target.

Magway will enable real action to mitigate congestion, air pollution and climate change, by removing traffic from the roads in favour of a fully electric solution with zero emissions that can be powered by renewable resources.